The imagined affordances of algorithms astechnologies of representation

Research question My research addresses a broad question -how are algorithms imagined to help us see and know the world? -by examining their growing use as tools for producing texts. Algorithms have begun to capture the public imagination as a way to produce texts as diverse as paintings, screenplays, and music. Algorithms produce texts (understood as any form of media) by applying predefined rules to a data set. At stake is a way of representing the world according to a procedural logic, which we might counterpose against an editorial logic based on the subjective interpretations of an expert. My proposed project examines the appeal of producing texts in this way, asking why we might turn to an algorithm to represent the world rather than a human. My research focuses on three case studies. They interrogate three classes of algorithm -fixed, learning, and 'black boxed' -in relation to three diverse objects of concern: the environment, culture, and the self. The first case is Ed Hawkins' #warmingstripes campaign, where an open-source algorithm converts temperature data into coloured stripes ranging from blue (cold) to red (hot), thereby presenting patterns of climate change that are otherwise invisible. The second case focuses on the 'I forced a bot' meme, which presents the results of a neural network that has been trained to reimagine texts from popular culture, appearing to show how an algorithm sees human culture. The third case is the Swiftkey game on Reddit, where an autocomplete algorithm draws on personal data to anticipate what users will say next and therefore tell them something about themselves. The texts in each case claim to reveal a truth through algorithmic representation of data. Rather than focusing on any single algorithm or dataset, my research combines these case studies to interrogate a more fundamental question about the perceived benefits of algorithmic representation. I approach these benefits as 'imagined affordances': features that are imagined to afford some kind of action. To this end, my research asks: what imagined affordances inform the use of algorithms as technologies of representation? Significance of research Academic research has so far focused on algorithms as decision makers or information filters in state or corporate settings. The use of algorithms by individuals as tools for rendering texts has been overlooked. Consequently, emergent imaginaries of algorithmic knowledge production are being neglected. At stake is a conception of what constitutes legitimate representation, a question that is in critical need of study during a time of declining trust in experts and institutions. Drawing on Rancière, this also raises questions of who has the ability to see and the talent to speak. Itis now, while algorithms are being incubated as representational tools, that they are most susceptible to -and in need of -critical intervention. Methodology To tackle the question of what imagined affordances inform the use of algorithms in the case studies I have outlined, I will deploy a mixed methodology that combines digital methods with qualitative interviews. Following Richard Rogers, I will repurpose Twitter and Reddit as research tools to locate relevant algorithmic texts, analysing textual composition and the discourse that surrounds them. I will also undertake a wide range of interviews to account for how algorithmic texts are perceived by designers and users. Throughout, I will examine the imagined affordances' affects and effects: what feelings, thoughts and actions they make possible. I am equipped to undertake textual analysis through my background in literary criticism at the University of Cambridge. As with my former research on 'authentic' digital texts published in Social Media + Society, I will draw on semiotic theory to analyse how objects are mediated into representations, and how this augments perceived legitimacy. I will also draw on four years' experience running a soc